University of Strathclyde and Montrose Port Authority KTP 22_23 R4

To develop a multi-modal port energy model, allowing the development of a green energy hub through the identification of the energy needs of different transport modes, particularly maritime, using advanced modelling techniques.